OpenBook Collaboration between Advanced Manufacturing Supply Chains

The OpenBook feasibility study involves the prototyping of a demonstrator system that is integrated with 3 different pilot aerospace SME company production systems to provide on-line visibility of internal / external performance and order book status to their upstream and downstream partners. The study focuses on disparate database integration, streamlined workflow, data presentation and decision support mechanisms that facilitate collaboration within horizontal and vertical networks of customers, suppliers, competitors and supporting partners of aerospace supply chains. The study will generate a working proof-of-concept demonstrator with defined tangible benefits and a business model detailing opportunities for commercial exploitation.